The structure of a drain vortex in a two-layer, rotating fluid

The concentrated vortex that forms above a constant discharge sink in a rotating fluid (commonly known as a drain vortex) has been widely used to model large-scale atmospheric and oceanic vortex structures (e.g. mesoscale ocean eddies; barotropic atmospheric cyclones/anticyclones, etc). The theoretical structure of the drain vortex in a uniform density (homogeneous) fluid is complex, but well known, and has been confirmed by careful experiments. In many applications, however, density stratification effects are known to be important but are not well understood (e.g. tornado formation; `Meddies' in the eastern Atlantic; Gulf Stream rings). This PhD project will for the first-time study the drain vortex that forms in a stably stratified, twolayer, rotating fluid (i.e. a dense fluid layer lying below a less dense layer).

Detailed experiments will be used to study the formation of the vortex and how the shear-layer core structure is influenced/affected by the presence of a two-layer density stratification. The experiments will use high-resolution digital cameras mounted on a computer-controlled turntable and employ particle imaging velocimetry (PIV) to record synoptic measurements of the fluid velocity and vorticity fields during the flow's development.